Queen's University Belfast And McFarland Associates Limited

To develop an asset management strategy by using condition and performance monitoring techniques for maintaining deteriorating assets to maximise market share in managing new/ageing infrastructure.